LED Retro Fit

The project aims to develop an LED product which can directly replace fluorescent tubes
without requiring removal of the fluorescent electronics, the resulting product will reduce
energy consumption by 75% and maintenance by 80%. The primary application for the product
is in Public Highways, where maintenance costs are high. Additional features to be added to the
product include operational redundancy, which will increase the product life from 10 to 20
years. The project will deliver the working designs and prototypes ready for mass production.